Non-venting liquid natural gas/bio-methane fuel tanks for HGVs

This project will deliver a step change in capability for the storage of Liquid Natural Gas and Liquid Bio-Methane. Unlike other fossil fuels such as Liquid Petroleum Gas, butane and propane, Methane cannot be compressed to a liquid at ambient temperature. This has significantly restricted its use for road transportation as storage as a compressed gas is limited to 200-300Bar reducing range and increasing refuelling time. LNG Dual fuel HGVs are increasingly seen as the only viable alternative to diesel. It offers not only significant cost savings with Return On Investment as little as two years but also results in a 20-30% reduction in CO2 emissions. Liquified Bio-Methane can reduce CO2 emissions by up to 70% (100% with bio-diesel). A conventional LNG fuel storage system is a self-pressurising cryostat modified for road use. LNG boils-off and vents with safety and environmental implications. An innovative non-venting cryostat will be produced which is 25% larger, increasing range accordingly.